The crow and the pitcher: towards decarbonisation and energy resilience of the museum sector

Museums are a crucial component of society, with a mandate that balances education and access with management of cultural assets. Further, museum buildings tend to hold heritage value and some form of protection. This creates a challenging situation: one in which buildings are difficult to retrofit to improve energy efficiency and have bespoke (often stringent) demands on performance. The museum sector is nascent in developing sustainable approaches, particularly in the context of energy resilience, including impacts of climate change on performance, operational priorities, and long-term adaptation strategies.